University of Cumbria and Books Cumbria Limited

To enable retailers in collaboration to develop sophisticated e/m/omni-commerce activity via online 'Independent Retailer Department Store' and a Carlisle market place ' app.